Beneath the Courthouse: A critical phenomenology of judicial space

Foregrounding the way disadvantaged litigants experience the architectural features, organisational practices and
geography of London's courthouses, this transdisciplinary project gives new meaning to questions of cultural
marginalisation and our surroundings. Whilst central to the real and allegorical traversal of law, courthouses have
been neglected against the spectacle of adjudication and statute. I ask whether these distinct places might
together constitute material legal infrastructure which subordinates the marginalised, restoring this idea of judicial
space to conversations around accessing, being alienated by, and receiving unequal versions of, justice. Through
phenomenological interview and theoretical analysis, Beneath the Courthouse tests this theory by speaking to
litigants about their experiences with law's embodiment. Doing so critically, it offers insight into marginality, our
cultural value system and its concretisation, what judicial space is and what it might become.